MACE (MicrowAve Cured Epoxy)

Base Materials is a significant manufacturer and supplier of tooling board widely used to
create tools used in the composites industry for the manufacture composite components. The
construction of tools from tooling board results in high levels of waste (typically 50%) and
because it is non-recyclable the majority of it ends up in landfill; furthermore tooling board
which has a long curing cycle both at low and elevated temperatures which is energy intensive
and inefficient. The reason for the long (up to 5 days) low temperature curing cycle is to avoid
uncontrolled temperature excursions which can lead to overheating and fires. A potential
solution is to use microwave energy to cure the resin as it has the potential to minimise
thermal excursions and significantly reduce curing times.
Whilst this may seem to be an attractive process from a technical point of view the economics
of the technology has not been evaluated for tooling board and it is our proposal to review the
logistics, economics, safety, IPR and potential end use markets as a desk research exercise.